Hybrid nanocomposite materials

The aim of the project is to design and produce functional hybrid nanocomposite thin films by the sequential or simultaneous deposition of metal (or semiconductor) atoms and a soluble molecular material. Morphological analysis will focus on TEM. Functional analysis will include UV-VIS.